GraTi:S - Graphene for Titanium Sapphire Lasers

The UK has not yet realised the potential of the breakthroughs in Graphene. This high-risk feasibility project aims to pave the way for the UK’s first flagship graphene-enabled product, a high-value ultrafast laser system for a variety of applications. This brings together two world leading organisations, Coherent Scotland and Fraunhofer UK to deliver a graphene subsystem which will to give greater functionality and reduced cost, enabling broader use and uptake of a headline export success for the UK. This will underpin and extend high-value employment lead to social and health benefits. Whilst early results in graphene suggest it has potential in optical applications, we propose to use it to provide a world first and leading product breakthrough.